Euro-China Green Economy theme: SINCERE (Sino-European Circular Economy and Resource Efficiency)

The SINCERE project (SINo-european Circular Economy and Resource Efficiency) is addressing the following priority themes under the Green Economy area:
- The greenness and dynamics of economies;
- Metrics and indicators for a green economy;
- Policies planning, and institutions (including business) for a green economy
- Green economy in cities and metropolitan areas.

A focus on resources, sustainable consumption and production is at the heart of the principles of the Green Economy, according to the UN. China and Europe have highlighted the importance of resource-efficiency and moving towards a 'circular economy'. Europe has adopted Resource Efficiency as a flagship initiative, and China passed a Circular Economy Law in 2009. In light of these policy developments, there is a need to better understand the importance of resource efficiency on economic performance, the metrics and indicators through which action can be motivated and monitored, the underlying drivers of change and prospects for the future, as well as the role of institutions and policies. SINCERE has been developed to address these issues by bringing together leading researchers from five countries: UCL ISR in the UK, the Institute for Applied Ecology in China, Wuppertal University and FHI-ISI in Germany, ParisMinesTech in France and UM-MERIT in the Netherlands.

A number of sometimes conflicting concepts can be found in debate describing desirable futures, e.g. the Green Economy, Sustainable Growth, etc. As the difference and the overlap across them is not always clear it is important to implement theoretical comparisons of these concepts and case studies exploring how they have been applied in Europe and China. Particular importance will be given to the Circular Economy and Resource Efficiency (CE/RE) and how they relate to the Green Economy. In addition to help deliver clarity in the theoretical debate, SINCERE will deliver new indicators for measuring CE/RE. As Indicators are critical for achieving policy goals, we will tackle them from three different angles through Emergy, innovation and SGAP-based indicators.

Policy and Institutional settings are clearly very influential on how our society moves towards a Green Economy. The journey of innovations from laboratories to the marketplace is very influenced by policies and institutions supposed to tackle the obstacles normally faced by new technologies. SINCERE will examine the importance of innovation in enabling resource efficiency, both in China and Europe, and will study what enables and prevents the development of new, resource-efficient technologies.

In the last part of the project SINCERE will examining historical patterns between CE/RE and macro-economic performance with particular focus on the relationship between CE/RE, economic competiveness, trade, and industrial structure. After having assessed past trends SINCERE will model how the future might look like by producing scenarios to analyse the implications of CE/RE on the economy, and the impact of policies. This will include multi-scale modelling, from the urban to the global scale. Models play a key role in economic and environmental policy, but often the issue of resources has been sidelined in economic modelling, leaving policymakers without clear guidance on the importance of the issues. Our modelling work will advance the state-of-the-art for analysis of the macro-economics of resources.

SINCERE is a collaborative project building on the comparative advantage of the partners and their knowledge of the national context to develop a truly multi-disciplinary project where disciplines such as neoclassical economic, system dynamics, econometrics, ecology and innovation studies find a space to make an overall compelling picture. Our workplan is integrated to ensure that this project has a legacy so that the ties developed between European and Chinese partners are here to stay and produce future projects.

Potential impact
The research will provide evidence of considerable value to policymakers. Both the EU and China, along with many EU member states, have adopted high-level policies to advance resource efficiency and circular economy aspirations. However, existing data and insights are limited, both in terms of the likely economic implications of achieving higher levels of resource efficiency, and in terms of the drivers (principally innovation and technological change) of resource efficiency and the way in which these can be influenced by policy.

Through developing indicators for studying the green economy, we will enable researchers statistical agencies to better monitor resource efficiency. In particular, it is envisaged that recommendations will be made to the European Environment Agency and China's Ministry of Environmental Protection for indicators to use in monitoring progress towards resource efficiency and circular economy goals. The letters of support indicate interest from policy organisations (such as ADEME) and policy advisory bodies (e.g. OECD), and it is expected that this interest will grow as the project develops further insights and evidence.

Evidence on the comparative innovation performance, and on the effectiveness of innovation policy support, will be of direct use for those involved in developing innovation policy for resource efficiency. The analysis of co-evolution of policy with innovation system activities is likely to yield conclusions about policy design and co-ordination.

By advancing the state-of-the-art in macro-modelling of resource efficiency, SINCERE will enhance the analytic capacity of researchers and policy organisations for studying the importance of resource efficiency. The benefits will be felt both in terms of the substantive conclusions (for example, on the relative importance of various factors in contributing to resource efficiency at the macro level), and in terms of the methodological insights.

Impact will be achieved through the engagement of stakeholders directly in the work; through publication and dissemination of outputs; through the development of datasets and tools that will be springboards for further analysis - all these are set out in the pathways to impact plan.